Continuous chemical purification process prototype for plastic film derived pyrolysis oil

Plastic films represent a significant challenge to the waste and recycling industry. At a time when awareness of plastic pollution crisis has become widespread there are still no viable processes for mixed packaging films.

Current recycling methods are limited by the presence of composite materials, additives, difficult to separate polymer types and contamination in the form of food or other organic or inorganic material. The recycling of such films is not economically viable, and the majority are sent to incineration.

During Covid19 the use of such packaging has increased, with some polyethylene suppliers reporting 50% year on year growth. At the same time, oil prices have fallen lowering the value of all plastics including recycled material.

At Oxford Sustainable Fuels we have developed new chemical separation and purification methods to address key challenges of existing processing technologies. The application of these new methods will significantly increase the value generated through recycling mixed plastics films to create a viable industrial process.